Stork Jan2015

Stork Technologies is a new start-up company which is developing a novel construction technology aimed at the residential housing market. Stork Technologies takes currently used practises from a range of industries and combines them in a new and innovative way to provide a breakthrough novel construction method. This technology will allow high standards of insulation and environmental performance in new buildings.